An Innovative AI Platform That Improves the Wellbeing and Quality of Life of Older Adults and Reduces Isolation

There is currently a critical gap in the market for a platform that not only addresses older adults' health needs related to ageing and wellbeing, but that targets those needs in a personalised way. Oomph is a quickly growing UK-based SME that is creating the only platform that addresses those needs. Using artificial intelligence and algorithms, Oomph's platform targets users' specific needs by taking into account their medical history and providing personalised exercise plans, as well as connecting users to the community. This adaptable system will give older adults more independence in the management of their wellbeing, helping relieve care homes and the NHS from labour and financial costs. Oomph's plan is to revolutionise the health and social care industry by providing a critical technology-based solution for older adults' health and well-being needs.